University of Essex and Poulten, Selfe & Lee Limited

To develop dedicated firmware, software and electronics to control an automated viscometer platform suitable for determining kinematic viscosity and solution viscosity of polymers.